Interpretable distributional regression

Distributional regression/GAMLSS models allow flexible specification of models in which parameters other than the mean of a response distribution vary with covariates. While reasonably efficient methods exist for estimation and inference with such models, interpretation and model specification are not easy when distributions are specified in terms of parameters about which the modeller may have little intuition, and which may have obscure interpretation in terms of the subject matter of interest. This project will explore the development of computational methods allowing specification of models in general in terms of more interpretable quantities such as moments or selected distribution quantiles. A related sideline will investigate boosting methods for smooth interactions.